High-flowrate nanofibre biocatlysis

This project seeks to apply a novel nanofibre material to industrial biocatalysis for the first time. The goal being to reduce the costs and environmental impact compared to traditional chemical synthesis. The results of the project will be a global product delivering revenues to two UK based companies who will re-invest the proceeds in research and development here in the UK.